Environmental histories of grazing and the sustainability of montane ecosystems: a case study in Snowdonia, North Wales

The project will investigate the environmental history of montane heath in the Carneddau mountains, North Wales. This fragile landscape is classified as being in an unfavourable condition, affected by over-grazing and climate change. Plans to diversify grazing regimes and increase woodland are perceived by influential stakeholders as threatening centuries-old traditions of farming. This perception inhibits the changes that are needed to counter losses in biodiversity and the degradation of upland peats.

Research can provide the evidence-base to challenge these misperceptions and inform decisions about future sustainable management of mountain landscapes. There are few palynological studies available for Snowdonia, with the most recent work indicating spatial and temporal variability in vegetation, probably caused by changes in farming practices and climate. Archaeological and historical evidence points to variation in where and how humans farmed the mountain environment.